Farewill Cyber Security

Farewill is an online end of life planner. From wills to healthcare decisions, funeral wishes to important financial documents, we help our users make informed, meaningful decisions about what happens after they’re gone, generating complex legal documents from simple inputs.